THE "REDOX TRIANGLE" - COMMUNICATION BETWEEN PEROXISOMES, THE ENDOPLASMIC RETICULUM AND MITOCHONDRIA IN HEALTH AND DISEASE

In order to survive and thrive, social animals need to communicate and collaborate effectively so that when taken as a whole, a community of individuals is greater than the sum of its parts. "It is the long history of humankind (and animal kind, too) that those who learned to collaborate and improvise most effectively have prevailed" (Charles Darwin, 1809 - 1882). This general concept is also true for communication between different parts of the human cell. The "language" used may differ, instead of vocal calls between animals as a warning of danger, cellular compartments exchange chemical signals to indicate a change in environment, but the underlying premise is shared. My research aims to explore how different compartments inside cells communicate and what happens when this communication breaks down.

Conceptually, the human cell can be sub-divided into separate compartments (organelles) which are a part of wider networks or production lines. Each organelle has its own particular job to perform but also relies extensively on other units within the network. For example, foods such as fats (lipids) are often partially processed in one organelle before being handed over to a different organelle for further processing. Such coordination is also required for the generation of energy, the production of lipids required to build nerve cell membranes, and the activation of the cells recycling systems. The idea that organelles need to come together to communicate and collaborate in cellular reactions is an emerging field in cell biology and we still know relatively little about the factors involved and when this communication takes place. However, a breakdown in organelle communication, due to defects in the machinery involved, has been implicated in diseases such as Alzheimer's and Parkinson's as well as metabolic disorders. Furthermore, as cells age their metabolic efficiency is reduced and the ability to coordinate detoxification of dangerous waste products is diminished, perhaps as a result of communication breakdown, resulting in progressive damage which contributes to the ageing process.

In my research I will use mammalian cells to investigate how three organelles, the endoplasmic reticulum, peroxisomes and mitochondria communicate. These organelles are the major centres in the cell which are involved in both lipid exchange and the production and detoxification of waste products in the form of reactive oxygen species. I will assess how and when these organelles communicate and what components are involved. As the accumulation of reactive oxygen species is associated with ageing I will investigate how signal exchange between the organelles works to share the load and coordinate detoxification. I will uncover the metabolic switches which turn different pathways and systems on and off and generate new tools and systems which can also be used by other researchers in the field, accelerating research in this area. The first phase of the work will provide the underpinning knowledge and tools which will then be leveraged in the second phase to assess how defects in organelle interactions are linked to disease. I will investigate how interactions between organelles can change over time as a model for ageing and will also assess what happens to the lipid balance in cells when communication goes wrong. Finally, I aim to restore defective communication channels to determine if this can be a possible therapeutic approach.

This novel and extremely exciting area of cell biology promises to deliver fundamental insights into organelle interactions events in cells and also establish how this fits into the broader cellular signalling network and how failure to communicate may be linked to disease.

Potential impact
Who will benefit:

The outputs and outcomes from this fellowship are expected to deliver impact in a number of areas, both in the academic and medical sectors (healthcare, nutritionists, pharma), but also extending to impacts for the economic and general health of the UK populace.

How they will benefit:

New knowledge

My research programme will elucidate the fundamental mechanisms which control the passage of information and metabolites amongst mammalian organelles thereby increasing our understanding of the biology of physical contacts between organelles, the molecular players involved and how this is regulated, particularly in terms of how this cooperation relates to ROS signalling and ROS degradation. As it is well-recognised that oxidative stress in the form of ROS contributes to the ageing process, investigating how the major ROS-producing and ROS-degrading centres of the cell communicate is important to allow understanding of how ROS balance is disrupted during ageing. One of the core directives of the BBSRC revolves around increasing the ability of individuals to lead healthier lives over their life-course. My research will give an understanding of the key systems involved in a potentially major contributory factor to ageing in mammalian cells. Exploiting this knowledge could lead to enhancement of quality of life by improving health across the lifespan. The 2nd phase of the programme aims to investigate how defects in organelle contacts is linked to disease and to test if modulation of organelle contacts could be a target for therapy. This will develop knowledge into this relatively unexplored area, linking disruption in organelle communication with altered metabolic environments. Alterations in metabolic environments and the ability of the cell to generate energy effectively would relate to dietary factors, which would then impact on the nutritional sector and have relevance for health care professionals working in this area.

New tools and resources

As well as increasing basic knowledge the research will generate new methods and tools for the cell and molecular biology communities. Accelerating research in this area would have the potential to generate opportunity for novel therapeutic approaches aimed at modulating specific organelle contact sites with knowledge of the factors and regulatory systems involved. This would benefit the pharmaceutical sector - factors regulating organelle contacts could potentially be exploited if compounds which chemically induce/disrupt contact sites can be identified, likely using large-scale compound screening approaches which impact on the protein factors involved. E.g. a specific protein kinase which induces contact site formation could be identified which would then be a potential target for intervention. Overall, the findings from this proposal would have potential to improve health and quality of life and be beneficial for the UK population.